Manchester Metropolitan University and Positive Steps Oldham

To embed wide-ranging, effective practise within the GM youth justice service, via enhancing practitioner skill-set and development of services optimised for user-engagement, to improve outcomes for children, young people and their communities.